Conflict and Tourism: Exploring Political Tours and National Identity in Palestine and Ukraine

The proposed research examines the relationship between conflict and tourism, using two case studies: solidarity tourism and political tours in response to conflict in Palestine and Ukraine. It builds on Laura's previous work analysing tourism and coloniality, now shifting focus to place conflict and crisis at the centre.

The study has three main research goals:
1) To understand how conflict-affected communities adapt to crises through solidarity tourism and political tours;
2) To explore tourist motivations for engaging in these activities; and
3) To investigate the role of nationalism and national identity assertion in these practices.

The research utilises a decolonial feminist framework to analyse power dynamics shaped by race, gender and sexuality. Methodologically, the study examines tourism production (e.g. marketing) and consumption (e.g. tourist/stakeholder narratives). It analyses how both have adapted to conflict and resist imperial discourse. Qualitative methods like interviews, discourse analysis and policy analysis will investigate tourist movements, motivations and outcomes. The study intends to advance decolonial perspectives and social good objectives within Sociology and tourism scholarship. It ultimately seeks to uncover ongoing colonial power structures in the context of crisis and inform advocacy efforts prioritising local stakeholders. With contemporary relevance, this research urges sustainable, equitable solutions acknowledging intersecting global crises.